VuPop - AI moderation and recommendation system. Broadcast with no boundaries.

VuPop is on a mission to put fans first. We have the vision to empower fans to share, connect and discover more of what they love. Our initiative is aimed at enhancing fan engagement. Our team is dedicated to maintaining the highest standards of content moderation to ensure that all contributions are appropriate and safe. We believe in the potential of technology to bring people together and to provide a platform where everyone's voice can be heard in a respectful and constructive manner.